University of Portsmouth Higher Education Corporation and Artisan Environmental Limited

To develop an innovative Artificial Intelligence tool for asbestos management in buildings. Clients will benefit from reduced cost, increased accuracy and compliance, and reduced ongoing risk.